Craft China: (Re)making ethnic heritage in China's creative economy

In partnership with the Chinese National Museum of Ethnology (CNME), the UCL Institute of Archaeology research team will trace the development and reception of the 'China Craft' exhibition from Nov 2018 to Oct 2020. This project focuses on how traditional ethnic-heritage crafts across China can be developed and remade in collaboration with the 'cultural creative' industries. In particular, it seeks to contribute to the wellbeing and economic sustainability of local communities, particularly in rural areas. The UCL team of researchers will function as a critical friend for the project. We regard the China Craft project as a vibrant space for remaking both ethnic-heritage, but also the practice of exhibition-making itself. The project knits together a network of individuals and institutions with diverse interests and pursuits - academic, commercial, curatorial. It therefore creates a space for encounter and communication, as well as a means of studying how the cultural creative industry, known in China as wenchuang, functions.
Since China joined the UNESCO Creative Cities Network (UCCN) in 2004, the creative sector has been playing an increasingly significant role in the growth of China's economy. The wenchuang economy refers to a set of cultural, artistic, technological and service industries, which have been incorporated widely into the economic strategies of cities across the country, linked closely with city branding, urban planning and the development of tourism.' Following the notion that heritage is constantly 'in the making' (Harvey 2010; Svensson and Maags 2018), we see the engagement with heritage in the wenchuang industries as an ongoing process of 'creative remaking', where heritage is given new forms and meaning, resulting in reconfigurations of the values of authenticity and creativity.
By tracing the CNME's interactions with the other involved actors (V&A Shenzhen, Yunnan Minzu University), we explore how China's wenchuang industry functions on both the local and international levels and attempt a critical understanding of its engagement with heritage. This 'remaking' process ranges from the interactions between local craft people and ethnologists in Yunnan, to the manufacturing of heritage-inspired design products in the cities of Jingdezhen and Yiwu, and then to the V&A's newly-built outpost in Shenzhen, which will be collaborating with the CNME in staging craft-themed design weeks.
The primary data for this project will come from a combination of workshops and ethnographic fieldwork to be held at each of the partner sites. Workshops will be conducted over a week-long period and will focus on creating an atmosphere that fosters dialogue and collaboration.

One of the main goals of the project is to create opportunities for dialogue among local craft people, museum/heritage professionals, academics, and designers. The research would benefit the craft people in local communities by incorporating their pursuits and concerns more significantly into the exhibition-making process. Through the non-hierarchical dialogues in the workshops, we aim to deepen their involvement in the China Craft project, from providing their knowledge to co-creating the exhibition. Most importantly, it would facilitate discussions on ways to develop a sustainable relationship between local ethic communities with the creative industry.

In keeping with the dialogic spirit of the project, we will be producing a series of podcasts that trace the development of the China Craft exhibition and explores some of the key debates about heritage and the creative economy in China today. For exhibition-developers, a downloadable booklet illustrates our workshops and exhibition-making process. Finally, our WeChat network will keep the public up-to-date with all the latest news about the project and allow you to communicate with the project team.

Potential impact
A main goal of the project is to create opportunities for dialogue among local craft people, museum/heritage professionals, academics, and designers. We hope that the synergy stemming from their meetings would inform a more comprehensive understanding of the creative remaking of ethnic heritage, and ideas of how the process may be improved.

The research would benefit the craft people in local communities by incorporating their pursuits and concerns more significantly into the exhibition making. Through the non-hierarchical dialogues in the workshops, we aim to deepen their involvement in the China Craft project, from providing their knowledge to co-creating the whole thing.. Most importantly, it would facilitate discussions on ways to develop a sustainable relationship between local ethic communities with the creative industry

The curators would benefit from experimenting co-creation workshops with craft masters and researchers to improve the quality of the exhibition. The dialogic and co-creative models of the workshop could be used in future curatorial practices.

The National Museum of Ethnology may benefit from the high profile collaboration to push for a permanent exhibition space.

This research makes original contribution to critical heritage studies, by mapping the creative industry network and critically rethinking the conventions and the limitations of the UNESCO intangible benefit framework.

In order to reach a wider public audience and build on the project's making ethos, a podcast will be created that will discuss the exhibition's development over ten episodes. The podcast will feature interviews with prominent actors in the project and discussions around key issues in relation to wenchuang in China. A Chinese and an English language version of the podcast will be created. The podcasts will have a permanent home on the UCL micro-site specially created for the project. The podcast will build on the popularity of WeChat podcasts such a Middle Earth - China's cultural industry podcast, which frequently discusses the creative economy in China and attracts large numbers of downloads. Discussions about the development of museums in China regularly feature on popular news-sites such as SixthTone. Ten podcasts will be created in total, closely-linked to the schedule of the workshops and, in turn, the exhibition-making process.

Alongside the podcasts, talks will be held about wenchuang at each of the venues to encourage dialogue and exchange with members of the public. A downloadable booklet will be available on the UCL mini-site created for the project, which will detail the workshop process and provide a potential model for other museum professionals to follow when creating their own exhibitions.